The Solent Cluster Local Industrial Decarbonisation Plan

The Solent, located **in the South East of England,** is the **largest cluster of emissions** **(5MtCO2e/year)** not included in the Industrial Decarbonisation Challenge and therefore represents a **strategic step in UK decarbonisation**. Current emissions come from a variety of industries, e.g., additive manufacturing, refining, pipeline development and chemical production. Decarbonisation will leverage the strong maritime heritage of Southampton and Portsmouth **to strengthen UK's trading position**, particularly as many project partners are within the Solent Freeport, a vital gateway to European and global markets. Decarbonisation of this region will build on the levelling-up agenda already underway in Southampton through the Transforming Cities Fund.

This project will expand on work already being delivered by regional trailblazers in decarbonisation of the Solent. The Solent Local Industrial Decarbonisation Plan (SLIDP) is needed to **leverage these resources to bring wider benefits to other Solent industries**.

The SLIDP contains an **innovative and diverse group of project partners** that focus on manufacturing, rather than heavy industry. These emitters will have access to CO2 transport and storage infrastructure and low-carbon hydrogen production being developed in the Solent, and the SLIDP will inform **how each project partner can benefit** **from this and other low-carbon infrastructure**.

The proposed project will last **12 months** from January 2024 to January 2025 and include **five main work packages, covering:**

\*Identifying the current emissions and energy/fuel demands of each site, to understand **emissions evolution under the business-as-usual case**.

\*Conducting **feasibility studies for decarbonisation,** modelling **decarbonisation scenarios and options** and assessing the costs/benefits of each scenario under different drivers by creating digital AI twins for each decarbonisation option.

\*Understanding **key market, policy and regulatory opportunities and challenges** to different decarbonisation technologies as well as **social acceptance issues** on decarbonisation of the Solent.

\***Quantifying economic benefits** linked to industrial decarbonisation (jobs and GVA) and understanding opportunities for investment and economic growth (e.g., trade of clean commodities, low carbon energy technologies).

\***Engagement and dissemination** activities and plans for further engagement.

The expected outputs of the work include (i) baseline emissions projections and decarbonisation plans for each project partner; (ii) quantification of the environment, social and economic costs/benefits of decarbonisation to the Solent region and; (iii) the development of organisational structures designed to implement the plan.

The **wider SLIDP benefits** include **increased job creation** as well as the **development of organisational structures and integra****ted supply chains** to allow rapid decarbonisation of the region from 2025 and beyond.